Stable Isotope Labeling Kinetics (SILK) in patients with familial forms of neurodegenerative diseases.

Dementia Research Institute
The project is aligned with the Accelerating Medicines Discovery and Translation priority area as it will provide a new tool to study drugs that inhibit or modify the expression of disease-related proteins in neurodegenerative diseases.

Industrial Partner:
C2N - the project will employ the stable isotope labeling kinetic (SILK) platform, developed by C2N, in which a stable, non-radioactive isotope labeled amino acid is infused into human subjects. The stable isotope incorporates into newly synthesized proteins in the brain, which will be sampled through serial collection of plasma and CSF. In the first phase, we will determine production and clearance rates of TDP-43, tau, -synuclein and novel short A species. The PhD student will focus on laboratory measurements in the project.